Visible Rights

The VisibleRights project will reverse the deeply-ingrained convention of rights clearance as a post-sale activity in the arena of media repurposing. Reversing the trend from reactive to proactive rights management opens up new collections, engages new content sources and substantially raises the volume of media available for licensing, discovery and reuse. The project will combine use of both commercial and Creative Commons licensing, and provide a coherent and unified route to market for content. In parallel, the project creates and disseminates an evidence base to assess the correlation between open access and commercial traction, which the project partners believe to be positive. Media types including moving images and print publications will be included, enabling a granular level of content licensing, from a few seconds of footage or a single journal article, in a common mechanism. In addition to supporting a new cross-collection licensing portal for 70 members of London Screen Archives and other inaugural users, the project will deliver a rights clearance toolset and a persistent rights-aware dataset available for query.